Queen's University of Belfast and Macrete Ireland Limited KTP 21_22 R2

To develop proprietary concrete mixes with high volume GGBS through thermal activation and optimised curing to reduce embodied carbon, offer comparable strength development and improve performance in service evidenced through durability testing and service life prediction.